Innovative and Sustainable High Voltage Li-ion Cells for Next Generation (EV) Batteries

The IntelLiGent project answers to the need for general public acceptance of EVs, by facilitating the industrial deployment of next generation batteries allowing for an increased driving range, fast charging capabilities, low cost and increased safety. IntelLiGent will develop European generation 3b high voltage (>4.7 V) LIBs with increased energy density (>350-400 Wh/kg, 750-1000 Wh/l), charge acceptance (>2C) and cycle-life (>2000 deep cycles) compared to the state-of-the-art, while reducing cost (<100 €/kWh on pack level) and carbon footprint of the produced cells. The ambitious goals will be realized through optimized cells produced with; - High-voltage spinel LNMO cathode materials engineered to enhance stability and enable aqueous processing whilst exploring strategies to increase specific capacity beyond the theoretical maximum of standard LNMO - Energy efficient high-capacity stable Si-Gr anodes delivering 850 mAh/g -High-voltage electrolytes with innovative additives that form protective layers on the anode and the cathode - Self-mitigating and healing binders and separators minimize parasitic reactions and degradation - Novel open-source modelling tools and high-throughput screening will be employed to accelerate the development of environmentally benign materials with minimized use of critical raw materials -Optimized electrode design (=4.5 mAh/cm2) and cell design-based commercial-scale automotive cells (20 Ah) as well as battery modules (1 kWh) at TRL 6 From an industrial viewpoint, a prerequisite for succeeding is continuity in battery R&D&I projects and training/education of required staff, which IntelLiGent will foster by broad dissemination and exploitation of the project results across the battery value chain. The project will result in strengthening of the European battery value chain by developing European industries with leading edge technologies on battery materials, and allowing for accelerated roll-out of electrification for mobility